Verification of AI-based perception systems

This research aims to improve the scalability of verification methods for geometric-based neural network adversarial attacks.

The key research objectives/research questions are: (i) Can spatial constraints be used in defining the geometric adversarial attack problem? (ii) Can we used relaxations of non-convex constraints to encode the geometric adversarial attack problem? (iii) Can manifold-based techniques be used to extend geometric robustness as a global technique?

Building on literature in the field, I will develop the theory behind my research questions, from which I can implement and test each contribution. Review and dissemination will be done through conference main track papers.

The expected novel contributions are: (i) A faster implementation for current geometric robustness tools. (ii) Tools that can leverage joint relaxations of pixels for geometric robustness queries. (iii) A new paradigm for measuring robustness globally in a geometric sense.

This work is relevant in the following EPSRC research areas: Verification and correctness; Artificial Intelligence technologies; Image and vision computing.